Dynamic Ceramics:

Clay in relation to an endangered rainforest sign language of the Eastern Penan hunter- gatherers. Proposing an aesthetic/fine art practice as means of ethnographic and ecological research.

This research project speculatively fuses contemporary art processes with material culture, indigenous heritage and ecology, proposing to develop a tangible link between the medium of ceramic and non-verbal forms of communication exemplified by Oro - a critically endangered rainforest sign language of the Eastern Penan hunter-gatherers based in Borneo, Malaysia.

Here my research will centre on the role and function of clay as a "conductor" before and beyond language, thus asking how material processes can help to engender new forms of cognition that addresses issues around ecologies and their concomitant entanglement with marginalized forms of knowledge.